Laser Processing for Textile Surface Modification (LPTSM)

This project will investigate the feasibility of modifying laser processing technologies for novel application in the industrial scale manufacture of surface interest fabrics.